Investigating the evolution of the innate immune system by exploring ancient anti-viral defenses in the Archaea

Investigating the evolution of the innate immune system by exploring ancient anti-viral defenses in the Archaea